Teesside University and Hazard Detection solutions Limited

To develop an innovative interactive 3D design and visualisation service provision model for Gas and Fire detection coverage assessment in the Oil, Gas and Petrochemical industries, with a complimentary commercial Software as a Service interface.